Durham-Newcastle-Adelaide: DNA research project

The goal of DNA is twofold. On the one hand, the funds will allow extending the research time of a visit already planned in an existing collaboration between Durham University (DU, United Kingdom), the University of Newcastle (UoN, Australia) and the University of Adelaide (UofA, Australia), funded by the Australian Research Council. On the other hand, the extended visit will be key to form and initiate a new research collaboration in the area of reliability-based design for geotechnical structures involving leading experts in the field from UoN and UofA.